Inflammation and Neurobiological Dysfunction in Individuals at Clinical High-Risk for Psychosis.

The proposed project aims to better characterise clinical high-risk (CHR) individuals by examining the role innate inflammatory markers play in neurobiological processes, brain measures, disorder trajectories and symptom profiles during the critical prodromal stage of psychosis.